V2VNY - optimising AC bidirectional charging for fleet V2V, V2B or V2G applications

V2VNY proposes the development of a unique AC-V2G solution, targeted at the fleet customer market, which utilizes a three-socket charger design which enables potential of V2G, V2B and V2V applications. Fused with CrowdCharge's patented optimization tools, it unlocks maximum value from V2X services for fleet clients. The unique design has significant potential for V2V, supporting critical fleets in outages or fleets who need to prioritise energy to specific vehicles, opening new business model opportunities for different user groups.